The Whitehall II study: A Core Resource for Ageing Research

Despite declining age-specific rates of chronic conditions, such as dementia and cardiovascular disease, the burden of disease continues to rise due to population ageing and increase in life expectancy. WHO reviews, NICE guidelines and Lancet commission emphasise the importance of early prevention; there is major scope for preventing dementia and other age-related disease by targeting midlife factors, provided we can identify the strongest modifiable risk and protective factors and rule out spurious associations.

The Whitehall II study is widely recognised in the research community as a unique epidemiological resource. It has several special characteristics as a study of ageing: a young baseline at 35 years of age capturing exposures in early adulthood, longitudinal design with seven clinic contacts over 30 years, and excellent retention of participants. Whitehall II biorepository includes >330k stored blood, urine, and hair samples and our data from clinical examinations cover anthropometry, blood pressure, electrocardiogram, a range of physical and cognitive functional tests and comprehensive questionnaire measurements for 10,000 British men and women. The data are enriched by genotyping, metabolomic and proteomic profiling. All participants have been linked to electronic health records. During the grant period, the cumulative number of cases ascertained via linked data will exceed 1000 for dementia and cardiometabolic multimorbidity and be over 700 for stroke.

The overarching aim of our infrastructure proposal is to maximise the potential of Whitehall II as a source of scientific discovery and replication. This resource will uniquely contribute to our understanding on the aetiology and prognosis of various age-related conditions, and will inform prevention. We provide example hypotheses within a scientific framework linking midlife risk and protective factors to ageing outcomes and highlight the potential of Whitehall II as a resource for stakeholders, including the academic community, health care and policy makers, funders, patients, the general public/charities/patient advocacy groups, and researchers from industry.

The specific objectives for years 2018 to 2023 are: (1) to ensure arrangements for sustainable long-term biosample/data storage and ease of access for future studies; (2) to enrich the dataset by annual updates of linkage to electronic health records; (3) to ensure the opportunity to re-contact participants for further data collection; and (4) to promote the cohort to the wider national and international research communities by upgrading data sharing mechanisms. We are the first large-scale MRC-funded cohort study to deposit de-identified and curated data from the clinical measures and questionnaires collected during our study with the UK Data Service for use by researchers worldwide, and similarly to make available biosamples for future use.

Technical abstract
The aim of our proposal is to maximise the potential of the Whitehall II study as a source of discovery and replication for research on aetiology and prognosis of age-related conditions, such as dementia, cardiometabolic diseases and multimorbidity. We seek MRC support to ensure arrangements for sustainable long term biosample/data storage and ease of access for future studies; to enrich the dataset by annual update of linkage to electronic health records, including hospital admissions (diagnoses and treatments), cancer, cause of death, use of mental health services (including dementia) and primary care data; to ensure the opportunity to re-contact participants for further data collection, and to continue and increase sharing of the data to the research community in the UK and elsewhere.

Whitehall II is a prospective cohort study of 10,308 women and men, aged 35 to 55 years at study inception in 1985-88, followed up with 7 repeated clinical examinations up to 2016. Biorepository includes 334,137 stored blood, urine, and hair samples; data from clinical examinations are anthropometry, blood pressure, electrocardiogram (ECG) and a range of physical and cognitive functional tests. The data are enriched by genotyping from the Illumina Metabochip (200K SNPs); the new Illumina Human Drug Core Array, which has a whole genome SNP scaffold with enhanced coverage with 200,000 custom markers in 4,500 drugged/druggable genes; serum NMR metabolomics profiling of 233 lipids, lipoproteins and metabolic intermediates; and, for a subsample, proteomic profiling based on SOMAScan multiplexed assay for >4000 proteins.

During the grant period (by 2023), the cumulative number of cases from electronic health records will be 1316 for dementia, 1028 for cardiometabolic multimorbidity, and 717 for stroke, providing future studies with >95% power to detect a 1.3-fold relative risk for top compared to bottom tertile in midlife risk factors in relation to old-age disease outcomes.

Potential impact
The benefits to the public of the proposed infrastructure work relate to a research resource that will enable identifying midlife risk and protective factors affecting population health at older ages, by setting the course for ageing trajectories. With detailed biomedical data over a 30-year follow-up, Whitehall II is a unique resource for research to increase understanding of the aetiology and prognosis of ageing outcomes with major public health relevance, such as dementia, cancer, coronary heart disease, stroke, and cardiometabolic multimorbidity. This in turn will inform the development of preventative health policies across the adult life course that will expand healthy life expectancy, and reduce the burden of ill health, disease and disability at older ages.

Lack of understanding of the drivers of neurodegeneration and confusion of the causes and consequences of the disease have been major contributors to the large number of unsuccessful drug and lifestyle trials for dementia. The strongest impacts of the Whitehall II dataset are likely to relate to detailed longitudinal data on lifestyle and opportunity to novel analyses of stored blood samples that were drawn at an age prior to the long preclinical stage of dementia. This will allow identification of disease predictors that are not distorted by the various effects of predementia on human biology.

The resource will allow research both on identifying the midlife life risk and protective factors for dementia and other old-age conditions, and on identifying whether such effects can be reversed. Recent examples of Whitehall II publications in this area include papers on obesity, arrhythmia and depression as risk factors for cognitive decline and dementia - the first two are likely to be important whereas the last one may be a prodrome of the disease rather than a causal risk factor. Such work will provide valuable information about relevant targets for prevention as well as about which stages in the adult life course remediation of the risks for unhealthy ageing are possible. This information may ultimately enable the relative costs and benefits of prevention measures at different life stages to be assessed.

In addition to the research community, beneficiaries will be policymakers such as those in the Department of Health, Public Health England, NHS Commissioning, Clinical Commissioning Groups, Health and Wellbeing Boards, and the Association of Directors of Public Health, as well as those in local government, who require evidence on where to invest vital resources (e.g., the relative benefit to investment in behaviour change at different life stages); third-sector campaigning agencies (representing the older population, patient groups); and medical practitioners.

The timing of the realisation of full benefits is not known precisely since it relies on several factors including future funding for data analysis and new biosample analyses. Nonetheless, even the relatively modest number of dementia cases available before most recent updates has contributed to evidence on dementia risk factors as is clear from the several Whitehall II papers accepted for publication in high-impact journals within the last 6 months, including European Heart Journal, JAMA Psychiatry, Alzheimer's & Dementia, PLoS Med and BMJ. With the proposed updates to linked electronic health records, the number of cases of dementia and other old-age conditions will double, implying a growing number of publications during the 5-year grant period. With accumulating follow-up and the opportunity to linked all participants to electronic health records based on Section 251, the benefits of the proposed data resource will substantially grow over the next decades.